Controlling Sequences in Biodegradable Polymers

Focused on the synthesis of biodegradable polymers with defined sequences and their one-pot synthesis from a mixture of monomers. Constructing sequenced polymers usually involves multiple reaction steps and labour-intensive purifications. Building on recent work, we aim to assemble of a variety of polymer structures in one-step, with a single catalyst, starting from mixtures of monomers. We will also explore the underlying reaction mechanisms.